Queen's University of Belfast and Provita Eurotech Limited KTP 23_24 R6

To develop the next generation of natural, antibiotic-free products designed to treat and, if needed, prevent mastitis in farmed animals. This is particularly relevant given the currently legislative restrictions concerning the use of antibiotics and the need to use viable alternatives that will ensure both animal health and milk productivity.